Drones for Heritage Communication and Audience Development

While a number of heritage institutions and bodies have worked with drones, for example for surveying and documentation, there has been little research on how drones could be used for communication and audience building/engagement by heritage institutions. This project explores emerging current use and the potential future of drones for communication and audience development in the field of heritage.

Both consumer and professional engagement around drones (e.g. photography, video) has exploded over the last few years. For example, drone footage is used across a wide range of media and drone aesthetics are becoming a key element of contemporary visual culture while drone festivals and drone races are rapidly growing around the globe. How can the heritage sector contribute to this technological landscape of drone innovation to build new audiences? An ecosystem of start-ups, festivals, grassroots user groups, etc. is emerging around drone culture, and this research critically explores the socio-economic opportunities from this for the heritage sector. At the same time, as heritage sites become ever more popular with drone amateurs (including illegal/unwanted use) and regulation of amateur drone use is increasing, this project informs heritage sector responses that would enable safe, family-friendly and digital literacy-building engagement through drone cultures.

This project draws on scientific research on audio-visual and race drone technology, digital media research on drone culture and audiences, and heritage audience development frameworks to inform an integrated model of drone-focussed heritage audience communication and development.

Research questions

RQ1: How can drone technology inform an audience development framework for heritage institutions, especially around diversification of audiences and innovative ways of engaging with heritage culture?
RQ2: What are the potential socio-economic benefits for the heritage sector of drawing on commercial and civic models (e.g. drone film festivals, drone races, science/geek family days out) around drone technologies?
RQ3: What mediator role could the heritage sector (as legitimised actor) play between the legal context, commercial exploitation and end-user engagement (e.g. digital literacy for families) around drone technology?
RQ4: How can we test the effectiveness of the framework by conducting experiments with drone technology, working with the industry and heritage partner?

Potential impact
1. Academic beneficiaries: The CDT will develop scientific and engineering excellence in the domain of cultural heritage scientific and engineering research and more fundamentally in the enabling domains of imaging and sensing, visualisation, modelling, computational analysis and digital technology. While the CDT focusses on the complex materials and environments of the arts, heritage and archaeology, it will be broadly influential due to the range of novel methods and approaches to be developed in collaboration with the Diamond Light Source and the National Physical Laboratory. The establishment of a student and alumni-managed 'Heritage Science Research Network', will enable CDT's cross-disciplinarity to bridge EPSRC subject boundaries impacting scholarly research in the arts and humanities and social sciences.
2. Heritage beneficiaries: The CDT will have a transformational effect on public heritage institutions by dovetailing 'Data creation', 'Data to knowledge' and 'Knowledge to enterprise' research strands. The resulting advances in understanding, interpretation, conservation, presentation, management, communication, visualisation of heritage, and improved visitor participation and engagement will lead to significantly improved public service and value creation in this sector. This will sustainably boost the cultural heritage tourism sector which requires significant heritage science capacity to maintain the UK's cultural assets, i.e. museum, library, archive and gallery collections and historic buildings. 15 globally leading heritage Partner institutions (both national and international) will contribute to dissemination through established and new heritage networks e.g. the EU Heritage Portal (http://www.heritageportal.eu/).
3. Industry, particularly three crucial sectors: (i) sensors and instrumentation, which underpin a wide range of industrial activity despite the small size (UK Sales £3Bn), and are a key enabling technology for successful economic growth: 70% of the revenues of FTSE 100 companies (sales of £120Bn) are in sectors that are highly dependent on instrumentation; (ii) creative industries, increasingly vital to the UK with 2M employees in creative jobs and the sector contributing £60Bn a year (7.3%) to the UK economy. Over the past decade, the creative sector has grown at twice the rate of the economy as a whole; (iii) heritage tourism sector contributing £7.4Bn p.a. to the UK economy and supporting 466,000 equivalent jobs. Without the CDT, this crucially important economy sector will experience an unsustainable loss of capacity. The impact will be achieved in collaboration with our Partners: Electronics, Sensors, Photonics KTN, TIGA and Qi3, a technology commercialisation, business development and knowledge transfer company.
4. Public: The intensive public engagement activities are built into CDT including dissemination and engagement events at heritage institutions, popular science conferences and fora, e.g. Cheltenham Science Festival, European Science Open Forum and British Science Festival, as well as events organised by the HEIs' Beacon projects (e.g. UCL Bright Club). Cross-cohort encouragement to engage in these events will realise the substantial potential for the CDT to popularise science and engineering. More widely, visitors and users of heritage will benefit from the development of new and more engaging presentation tools, and pervasive and mobile computing.
5. Policy: SEAHA will engage with policy makers, by contributing evidence to policies and research agendas (the PI is actively involved in the EU JPI Cultural Heritage and Global Change, in which she advised on the development of the EU Cultural Heritage Research Agenda endorsed on 22/03/2013) and develop policy briefings for governmental and parliamentary bodies. The CDT is also a strategically important development of the AHRC/EPSRC Science and Heritage Programme ensuring continued global UK leadership in the SEAHA domain.